Intelligent Operating Room (InOR)

Surgical care and its safe delivery affect the lives of millions of people. Approximately 300 million major operations are performed worldwide every year. Based on the Lancet Commission 2015, 5 billion people do not have access to safe, affordable surgical and anaesthesia care. From the NHS's perspective, the principle of free healthcare requires a high volume of delivery, tailored to individual patient needs, managed by differently trained staff working with specialised technology in a challenging environment. Despite the genuine commitment to safe practice and a high degree of technical competence, this process is not without flaws and there is significant opportunity to improve precision, efficiency and decision-making.

Using Artificial Intelligence (AI) and emerging digital visualisation technologies we will develop a ubiquitous central assistive platform for the operating room (OR). The aim of the project is to improve healthcare delivery and ultimately patient outcomes through this Intelligent Operating Room (InOR) concept. The platform incorporating these emerging technologies would be able to improve surgical support and performance while assisting the standardisation of surgical procedures through process and workflow understanding.

Partitioning complex procedures into standardised, well-defined sequential steps to form surgical 'workflows' could greatly augment surgical practice. When displayed in the OR, these 'workflows' can improve the overall coordination between the OR team as well as potentially improve patient outcomes through more precise surgery when combined with patient-specific anatomical and pathological information. This allows for more personalised surgery whilst maintaining optimal efficiency and safety within the OR.

The platform will eventually lead to an augmented surgical assistant that could be used in conjunction with augmented reality (AR) and other digital tools to promote best practices and provide an enhanced educational platform. Our clinically validated training software of instructional simulations, Touch Surgery, could also be integrated to promote surgical standardisation and offer a unique digital tool for everybody in the operating theatre.